GENERATION OF INTRATHYMIC MICROENVIRONMENTS TO ESTABLISH T-CELL TOLERANCE

White blood cells called T-cells are an essential component of the immune system, a body-wide series of cells and organs that is essential for life. T-cells are directly required to fight against bacterial and viral infections, as well as to help other immune system cells to make antibodies. The thymus is an immune organ in the chest that is the exclusive site for the production of T-cells. The importance of T-cells and the thymus for the continued health of the individual can be seen in examples where thymus function is abnormal, which can result in immunodeficiency or autoimmunity, where T-cells are either absent or reactive towards to the bodies own tissues. Unlike many other organs, thymus function is not constant throughout life: it diminishes rapidly as we get older, meaning that fewer T-cell are produced as we age.

We aim to understand how T-cells are produced in the thymus by investigating how a specialised component of this organ, the thymic epithelium, develops and functions. By understanding how the thymus epithelium guides the production of T-cells, we hope to be able to apply this knowledge to the rejuvenation of thymus function, which will improve treatments where it is necessary to restore T-cell production, such as following bone marrow transplantation in the treatment of cancer.

Technical abstract
The thymus plays an essential role in supporting the development of T-cells from progenitors arising in the haemopoietic tissues. In addition, because of its importance in shaping the T-cell antigen receptor repertoire for self/non-self discrimination, the thymus is key in both the recognition of invading pathogens and in the avoidance of damaging autoimmune responses. Key to all these processes is the interaction between developing thymocytes and stromal cells constituting the thymic microenvironment. Studies from our laboratory have contributed to the growing understanding that epithelial cells in cortical and medullary micronvironments are key players, and that the functional dichotomy of thymic epithelial cells is reflected in their ability to regulate both positive and negative selection. While the requirements for thymocyte development provided by these stromal cells are becomingly increasingly understood, much less is known of the mechanisms regulating the development and specification of thymic epithelial cells themselves. The central aim of the current proposal is to define these mechanisms by characterizing thymic epithelial progenitors and the molecular processes that control their renewal and lineage specialization. The work will build on two key advances made in our current programme showing that cortical and medullary epithelial cells are derived from a common progenitor (Nature 2006) and that signaling involving TNF-Receptor family of molecules is essential in development of the thymic medulla and self-tolerance (J. Exp. Med. 2007). Specifically, we will analyse the development and persistence of bipotent thymic epithelial progenitors, including investigation of their persistence and regulation of lineage commitment. Together with studies aimed at optimizing a model of thymus transplantation currently in use for the treatment of Di George syndrome, such studies will aid future cell based strategies of thymus regeneration. In addition, by examining the mechanisms regulating formation of the thymic medulla for the regulation of self-tolerance, we will aid in understanding the mechanisms of central tolerance and the avoidance of autoimmunity.